James Hutton Institute and Scottish Honeyberries Limited

To transfer fundamental knowledge, around the novel fruit crop Honeyberry, into commercial practice through the development of expertise which will have implications in new fruit product development and the creation of new products for customers.